Cross-Platform Advertising Accountability

China is the UK's 4th largest trading partner yet many UK businesses miss sales opportunities through lack of advertising accountability and visibility. The Chinese search & social media ecosystem is totally different.

There's no easy access to Chinese marketing data for UK exporters, data is siloed in unfamiliar platforms, apps and technologies. There is currently no tracking solution across rival Chinese platforms UK marketers haven't full visibility of conversions.

This project aims to develop an innovative system to track cross platform advertising and enquiry journeys. It aims to further give marketing visibility by incorporating this data into common Western CRM reporting tools to provide full visibility for UK advertising and marketing teams.